Machine learning methods for artificial musicality: towards expressive piano performance

Music performance is one of the most essential activities in music. Good performance requires not only translating notes in the score into physical actions with precise timing and right pitch on an instrument but also delivering emotions and messages through subtle controls of tempo, dynamics, articulations and other expressive elements. Numerous attempts has been made to computationally unravel the secret of expressive performance: In particular, modeling expressive piano performance has been of great interests in the field of music information retrieval. In this project, we want to investigate the expressive piano performance as a multi-task project: From defining and formalizing performance descriptors, obtaining and processing data, to application tasks of performance assessment and performance rendering, the goal of this project is to investigate each part from the pipeline."